Evolutionary and ecological consequences of host specialisation in a parasitic plant

Parasitic plants are keystone grassland species yet little is known about the interactions between parasitic plants and their host species. This project will grow parasitic plants with different hosts to test for local host adaption.